Tracking cross platform engagement with TV and digital advertising

This proposal aims to investigate patterns of media consumption around specific advertising campaigns. Agencies are increasingly investing in integrated campaigns using TV ads to drive engagement on social media. Measuring the success of these campaigns, however, is not well understood. The research we are proposing will lay the foundation for the development of analytical tools to enable advertisers to quantify levels of engagement around their advertising and benchmark campaigns to understand effectiveness.